UK IND-ISPG Studentship: How does vitamin D maintain gut health

Technical abstract
Convincing evidence exists for the preventive effect of increased vitamin D status on colon cancer risk. However, since a significant proportion of the UK population is vitamin D deficient, particularly during the winter months, this represents a significant public health concern. Colon carcinogenesis is associated with altered epigenetic modifications, such as DNA methylation, which modulate the expression of genes important for controlling cancer development. We have recently demonstrated that the abnormal DNA methylation of these genes in the healthy human colon is induced during ageing but the rate of its acquisition is significantly influenced by vitamin D status. Vitamin D has previously been suggested to affect cancer risk via postulated mechanisms that include effects on cell signalling pathways, modulation of innate immune responses and promoting epithelial barrier integrity. This project will therefore explore the hypothesis that vitamin D influences colon cancer risk by modifying the epigenetic regulation of genes involved in these processes. The project will utilise a recently developed colonic epithelial stem cell culture system to elucidate the mechanisms by which vitamin D modulates abnormal, age-related DNA methylation and determine the consequences these changes have for gene expression, signalling pathways and ultimately the cell.